Nurolight Catalyst Round 2

Nurolight helps people living with dementia and their carers to sleep better at home through a smart home lighting system which improves their natural sleep/week cycle throughout the day by providing bright light therapy, set to evidence-based lighting specifications.

Nurolight meets three of the seven themes of the Healthy Ageing challenge as further described below, and will:
- Maximise independence of those living with dementia and minimise hospital or care admissions
- Mitigate the impacts of poor housing design on those with dementia
- Increase quality of life, lower mortality and reduce incidents of dementia over time.